The role of marine growth on the performance and survivability of dynamic subsea cables

PG Dip Offshore Wind Energy and the Environment - Aura CDT in Offshore Wind Energy and The Environment. 1st year is the PG Diploma and research and Industry preparation
Years 2-4 are a PhD